Improved assessment and modelling of High-Pressure Nozzle Guide Vanes (HPNGV) leading-edge deterioration

To improve aircraft-engine efficiency and power output it is necessary to increase the turbine inlet temperature, which in current engines is higher than the vane melting temperature. Cooling systems are therefore necessary to maintain an acceptable hot-gas-path components lifespan. Notwithstanding, vanes must be replaced during the life cycle of the engine.
Currently, Rolls Royce assesses the level of deterioration of the vanes through periodic maintenance inspections, during which technicians check a number of parameters that are defined on the basis of previous experience and costly experimental fine-tuning. One of the most important parameters, is the size of the holing that develops as a consequence of oxidation and erosion, on the leading-edge of the vanes exposed to the highest temperatures, which are the stators directly downstream of the combustor (High-Pressure Nozzle Guide Vanes or HPNGV). These holes cause an increased coolant mass flow rate and coolant pressure loss, and hence a lower coolant static pressure and an increased risk of ingestion of hot gas into the leading-edge cooling compartment, which happens when the coolant static pressure is lower than the mainstream gas static pressure.
The objective of this doctoral project is to characterize the steps that lead to the inception and development of the leading leading-edge holing, with the aim of delivering validated TRL6 methods for prediction of holing impact on efficiency and lifing of HPNGV.
The research questions the project is trying to address/the objectives of the project
Characterization of the likelihood of hot mainstream gas ingestion into the vane cooling channels as a function of the leading-edge holing size
Improved understanding of the effect of leading-edge holing on the cooling network pressure losses. Two main losses will be characterized: loss between the high-pressure compressor, where the cooling air is extracted, and the root of the HPNGVs; loss within the HPNGVs cooling channels
Impact of leading-edge holing on metal effectiveness distribution
Impact of leading-edge holing on neighbouring vanes if they have dissimilar holing
The approach that will be taken to answer these questions
Fluid dynamic computational research that will be benchmarked against experimental data taken on deteriorated vane geometries provided by Rolls Royce. The experimental campaign will be conducted in the Engine Component Aerothermal Facility (ECAT), which is part of the Oxford University turbines aerothermal validation strategy and is viewed as an equivalent to an engine thermal paint test with a reduced cost. Detailed metal effectiveness and pressure measurements will be taken to understand how the leading-edge holing contributes to the overall NGV deterioration.
The novel engineering and/or physical sciences content of the research
An accurate characterization of the leading-edge deterioration will allow Rolls Royce to assess holing impact on efficiency and lifing of HPNGV, and therefore to improve the engine on-wing time whilst maintaining a high component safety standard.

Potential impact
1. Impact on the UK Aero-Propulsion and Power Generation Industry
The UK Propulsion and Power sector is undergoing disruptive change. Electrification is allowing a new generation of Urban Air Vehicles to be developed, with over 70 active programmes planning a first flight by 2024. In the middle of the aircraft market, companies like Airbus and Rolls-Royce, are developing boundary layer ingestion propulsion systems. At high speed, Reaction Engines Ltd are developing complex new air breathing engines. In the aero gas turbine sector Rolls-Royce is developing UltraFan, its first new architecture since the 1970s. In the turbocharger markets UK companies such as Cummins and Napier are developing advanced turbochargers for use in compounded engines with electrical drive trains. In the power generation sector, Mitsubishi Heavy Industries and Siemens are developing new gas turbines which have the capability for rapid start up to enable increased supply from renewables. In the domestic turbomachinery market, Dyson are developing a whole new range of miniature high speed compressors. All of these challenges require a new generation of engineers to be trained. These engineers will need a combination of the traditional Aero-thermal skills, and new Data Science and Systems Integration skills. The Centre has been specifically designed to meet this challenge.

Over the next 20 years, Rolls-Royce estimates that the global market opportunities in the gas turbine-related aftercare services will be worth over US$700 billion. Gas turbines will have 'Digital Twins' which are continually updated using engine health data. To ensure that the UK leads this field it is important that a new generation of engineer is trained in both the underpinning Aero-thermal knowledge and in new Data Science techniques. The Centre will provide this training by linking the University and Industry Partners with the Alan Turing Institute, and with industrial data labs such as R2 Data Labs at Rolls-Royce and the 'MindSphere' centres at Siemens.

2. Impact on UK Propulsion and Power Research Landscape
The three partner institutions (Cambridge, Oxford and Loughborough) are closely linked to the broader UK Propulsion and Power community. This is through collaborations with universities such as Imperial, Cranfield, Southampton, Bath, Surrey and Sussex. This will allow the research knowledge developed in the Centre to benefit the whole of the UK Propulsion and Power research community.

The Centre will also have impact on the Data Science research community through links with the CDT in Data Centric Engineering (DCE) at Imperial College and with the Alan Turning Institute. This will allow cross-fertilization of ideas related to data science and the use of advanced data analytics in the Propulsion and Power sectors.

3. Impact of training a new generation of engineering students
The cohort-based training programme of the current CDT in Gas Turbine Aerodynamics has proved highly successful. The Centre's independent Advisory Group has noted that the multi-institution, multi-disciplinary nature of the Centre is unique within the global gas turbine training community, and the feedback from cohorts of current students has been extremely positive (92% satisfaction rating in the 2015 PRES survey). The new CDT in Future Propulsion and Power will combine the core underlying Aero-thermal knowledge of the previous CDT with the Data Science and Systems Integration skills required to meet the challenges of the next generation. This will provide the UK with a unique cohort of at least 90 students trained both to understand the real aero-thermal problems and to have the Data Science and Systems Integration skills necessary to solve the challenges of the future.